Novel technology for the manufacture of second generation biopolymers

Polylactic acid (PLA) is the most successful synthetic bioplastic to date, yet market
penetration is hindered by its high cost and relatively poor performance in comparison to
polymers derived from petrochemicals. Plaxica is developing a low cost route to second
generation PLA products with the necessary physical properties to allow them to be
competitive with existing commodity polymers.
This project will focus on the production of prototype materials composed of second
generation PLA using an innovative manufacturing approach, generating samples to confirm the physical properties of the biopolymer, and to provide test material for work further down the supply chain, including convertors and compounders, processing machinery manufacturers and end users.
The project is innovative in a number of ways, especially in the industrial scale application of the PLA manufacturing technique. It is expected that this will make a significant contribution to the necessary step change in the cost of next generation PLAs for them to become the next major family of new polymers.